The University of Nottingham and Boots UK Limited

To evaluate chemical imaging tools to improve our understanding of the skin penetration of compounds, to optimize the delivery of those compounds and to embed the use of these tools in our product innovation process.